Kotini: Creating a digital home mover passport to improve the home buying process

When buying a home, people expect a single process. In reality, the process is disaggregated (across banking, estate agency, mortgage advice, mortgage lending conveyancing and surveying), causing siloed experiences. This gap between expectation and reality results in a poor user experience and causes duplication for all stakeholders, wasting time and adding to homebuyers' stress.

Kotini is a UK-based PropTech company solving this poor experience for homebuyers and homebuying suppliers with its innovative homebuying platform that unifies the homebuying journey.